Are prolactin and progesterone receptors co-ordinately regulated in the human breast?

Progesterone and prolactin remodel mouse mammary morphology during pregnancy by acting on the mammary epithelial cell hierarchy including stem/progenitor cell activities. The roles of each hormone in mouse mammary development have been well studied, where evidence of signalling cross-talk between progesterone and prolactin is emerging. Specifically, key local mediators such as STAT5, RANKL and Elf5 are co-ordinately regulated during mammary epithelial development. Recent data demonstrate progesterone to be a major regulator of proliferation in the luminal progenitor population of the normal human breast through induction of paracrine RANKL signalling. However, there are currently no data addressing how prolactin and progesterone co-ordinately regulate normal human breast development, a deficit this project aims to address.